The Nuon by Soundisplay

The increase in interactive and real-time applications on computers and mobile devices has
raised the demand for higher quality input devices and specifically 3D interfaces. While
software interpreting the user’s real-world actions or gestures has progressed drastically, it is
still held back by inaccurate and slow physical controllers and motion sensors.
Soundisplay Ltd has developed from the ground-up a new sensing technology that enables
hand, finger and object motion sensing in a significantly more accurate, versatile and faster
way than competing technologies. It offers perfect gestural interpretation and control,
matching real-world interactions with computer and mobile 3D multimedia software, as well
as real-time wireless multi-platform communication.